Aston University and The Extracare Charitable Trust

To develop and implement a Resilience Tool to enable more precise support to ageing individuals to optimise their health and quality of life and guide appropriate interventions and health behaviour change, with the aim of reducing frailty.